Phase-space methods for engineering discrete quantum and classical systems.

This project explores the application of recent developments in quantum phase space methods to signal processing. The Wigner function has long been known to have advantages over other time-frequency methods (such as the windowed Fourier Transform) as it provides an optimal time-frequency resolution. Recently there has been major progress in developing alternative methods for discrete quantum systems. This raises the possibility of new methods to understand, visualise and engineer quantum states in quantum information processing machines. Moreover it also opens up a new paradigm for analysing classical signals, networks and circuits. Possible applications include optimising network topologies and fault identification.